Life on the edge: The Ecology of Neanderthals and their prey in South-West Asia

Explaining why Neanderthals went extinct and were replaced by anatomically modern humans (AMHs) remains one of the biggest debates in human origins research today. Traditional explanations claiming that Neanderthals were less
adaptable to climatic changes are being increasingly challenged by emerging evidence. However, this evidence comes almost entirely from western European sites. In south-west Asia, where Neanderthals may have first encountered AMHs,
their lifestyles are much less well understood. This research intends to reconstruct Neanderthal ecological adaptability in south-west Asia using stable isotopes from their prey remains (which are far more abundant than Neanderthals
themselves), centred on the key site of Shanidar Cave in Iraqi Kurdistan. Niche modelling from this new isotopic data will reconstruct Neanderthal prey ecology and how this changed over thousands of years, revealing the adaptive strategies
of both Neanderthals and their prey. This research has the potential to transform our understanding of Neanderthal lifeways in a crucial region where they may have first encountered AMHs, with implications for major debates on the
causes of their extinction and the success of our own species. Furthermore, this study will reveal the long-term responses of south-west Asian fauna to climatic changes, using past fluctuations as a natural experiment, generating
insights that could inform conservation and restoration efforts in the region today.